The dissemination and implementation of strategic Lean thinking and decision making optimisation within the NHS

This project is aimed at disseminating the implementation of Lean thinking through the optimisation of decision making processes within the NHS. Since 2007, three Knowledge Transfer Partnerships (KTPs 1717, 7352, and 7698) have been undertaken between Bradford and Airedale Primary Care Trust (PCT) and Manchester Business School (MBS), which have enabled the organisation to achieve substantial cost savings. Implementing Lean thinking and optimising the decision making processes have been developed through these programmes - first to improve the effectiveness and efficiency of the utilisation of the PCT's logistical assets, second to design a framework supporting the development and deployment of the PCT strategy, and third to support the development of new healthcare infrastructure.

By further disseminating the knowledge accumulated from these three KTP projects it is believed that substantial cost saving and improvement can be realised by Primary Care Trusts (PCTs) and General Practitioner (GP) Clinical Commissioning Groups (CCGs). For example, by redesigning and optimising the trust's transport system and logistical assets management the PCT was able to save in excess of £280,000 per year. Moreover, the introduction of the Balanced Scorecard and other strategic tools significantly improved the strategy alignment between the different units as well as between the commissioning and provider arms. Finally, with the partial Lean implementation, the infrastructure development cycle time was reduced by up to 18% and the associated costs by 7.35% - these through the planning and design decision making processes. Knowing that between three and seven infrastructure developments are being undertaken by different Trusts at any one time, there is a substantial gross average cost saving between £1,500,000 and £3,500,000 per Trust that could be generated by focusing more resources and transforming the planning, design and management phases.

Hence, in the current restructuring environment where responsibilities are being transferred from the PCTs to the CCGs, we believe that disseminating best practice and the accumulated knowledge is an opportunity to challenge the status-quo and revise processes, working toward the rationalisation and optimisation of resources using Lean thinking.

Bradford and Airedale Primary Care Trust (PCT) will provide 50 per cent co-funding. Of which half (25 per cent of the total project) is a direct contribution (i.e. cash or secondment of staff. The remaining half (25 per cent of the total project) will be an indirect ('in kind') contribution - access to facilities/equipment or staff time.

In order to meet the aims and objectives stated in our proposal, the researchers have developed a coherent and robust dissemination strategy. We will take the collated experiences from the previous KTP programmes and, with the multiple stakeholders plan the active dissemination through, for example: Podcasts of improvement topics, tools and techniques; videos of practitioners; PowerPoint presentations with audio voiceover; ECCH Case Studies for education and training purposes (see www.ecch.com); guest lectures at multiple host universities; conference publications; research seminars; materials hosted on the University of Huddersfield, Business School web pages.

By challenging their current logistical assets management and transportation systems, their strategies deployment mechanisms and their infrastructure development processes, the NHS will gain efficiency and effectiveness through regulating decision making processes, increasing innovation and reducing costs. This project will make a difference to the NHS patients. Please see the supporting documents.

Potential impact
Who will benefit from this research?

Direct beneficiaries and users of this project will include: NHS patients; NHS Bradford and Airedale which is responsible for commissioning, contracting and assuring the quality of primary care provision by the four independent contractor groups: GPs, dentists, optometrists and pharmacists (and for commissioning and assuring the provision of appropriate estates for general practice); Other public sector partners. E.g. Adult & children's services, education; A large number of policy maker stakeholders (healthcare service commissioning bodies, clinicians, Trust managers, patient representatives and groups, service providers, etc).

Other beneficiaries include: the six NHS Trusts mentioned in the Case for Support; General Practitioner (GP) Clinical Commissioning Groups (CCGs); the National Commissioning Board (NCB) to improve their strategic processes; the Department for Health and its Primary Care Development Unit - we will directly influence the policy makers; the University of Huddersfield.

How will they benefit from this research?

For the NHS: By further sharing the learning and methods developed from our three Knowledge Transfer Partnership projects we will make substantial cost savings for the NHS. For example, the current cost of services provided directly by NHS Bradford and Airedale is approximately £65million per year; the total for services purchased is over £700 million; the project value of just the premises developments to be undertaken by NHS Bradford and Airedale in the next 5 years is approximately £62 million and inflation in healthcare services costs runs at 4-5% pa. For NHS wide impact, knowing that between three and seven infrastructure developments are being undertaken by different Trusts at any one time, there is a substantial gross average cost saving of between £1,500,000 and £3,500,000 per NHS Trust that would be generated by focusing more resources and transforming the planning, design and management phases.
This project will sustain and disseminate among the network of NHS partners the methodologies to enable the implementation of Lean thinking within the areas outlined. The dissemination of these models and frameworks will enhance the transparency and the robustness of the decisions to streamline these processes (improve services to the patients) and generate cost reduction. This project will show that by implementing a Lean approach the complex decision making processes can be challenged and improved.

For the University of Huddersfield: engaging further with partners (e.g. NHS Bradford and Airedale, other NHS Trusts and external organisations) is a valuable activity. The engagement activities are part of the University strategy to make a larger impact. This proposed research will allow participation at conferences such as: the British Medical Journal (BMJ) conference, the EU based International Forum on Quality & Safety in Healthcare (see http://internationalforum.bmj.com/2012-forum); the US based Production and Operations Management Society (POMS, see http://www.poms.org/), the European Operations Management Association (EurOMA, see http://www.euroma-online.org) and the global International Group for Lean Construction (IGLC, see http://www.iglc.net/). Moreover, it will enable MSc students to work on real life projects during their dissertation. Moreover, case studies will be submitted to the ECCH for learning and teaching activities. The organisation of seminars and workshops across the Trusts and at the University of Huddersfield is also a relevant way to consolidate the link between the NHS and the University. Furthermore, to strengthen the legacy a special dissemination 'Road show' linked with the future state of the NHS Trusts and/or CCGs can be organised at the end of the project.